Integrating 3D Bioengineered Kidney Models to Unravel RNA-Binding Proteins in Polycystic Kidney Disease Progression & Ageing

My research aims to uncover new therapeutic strategies for autosomal dominant polycystic kidney disease (ADPKD), a common inherited disorder that leads to kidney failure and currently has limited treatment options. Building on our recent discovery that the protein ANKHD1 is a key regulator of metabolism in kidney cells, my project will investigate how targeting ANKHD1 can slow or prevent cyst growth in ADPKD.
The main objectives are to understand the molecular mechanisms by which ANKHD1 drives disease progression, to test siRNA therapeutic compounds that inhibit the functions of protein, and to validate findings using advanced 3D cell models. By focusing on human-derived, and sophisticated in vitro models, the research avoids the use of animal experimentation and ensures direct relevance to patients.
This work is important because ADPKD affects thousands of people in the UK and millions worldwide, yet there are few effective therapies. By revealing how ANKHD1 contributes to cyst formation and growth, and by testing new ways to block its activity, my research could open the door to safer, more effective treatments for patients.
The project is supported by world-class facilities at the William Harvey Research Institute and Queen Mary University of London, and benefits from strong interdisciplinary and clinical collaborations. My vision is to deliver high-impact, translational research that advances our understanding of ADPKD and brings us closer to meaningful new therapies.